The wonders of the Zooniverse: Modelling and optimising volunteer participation in online citizen science

The growth in the digital economy has dramatically affected the way in which people interact with each other and engage with a number of activities. Although the commercial and social aspects of this transition have previously been explored in some depth, third-sector and volunteering activity has not been subjected to the same degree of analysis from the economic and management sciences. This proposal will fill a significant gap in the understanding and modelling of volunteering practices in the digital economy.

The particular focus of this research project is the group of websites known as the Zooniverse, a highly successful grouping of online citizen science and crowdsourcing projects such as Galaxy Zoo and Cell Slider. Volunteers to these sites donate their time to classifying data of scientific interest, ranging from images of distant galaxies to weather patterns and cancer cells.

This project will re-evaluate existing economic models of volunteering in light of data obtained directly from Zooniverse volunteers, including attitudes, behaviours and responses to incentives. The research will allow for the development of new economic models of volunteering and crowdsourcing that will offer more effective explanations for participation and engagement with online volunteering and citizen science initiatives. The project will also investigate ways in which volunteering levels can be increased and sustained through the optimisation a specific and tailored series of direct interactions with participants. The results will be used to refine develop new models for the management and organisation of citizen science initiatives in order to enhance the creation of scientific progress and social value.

Potential impact
Studying the Zooniverse from the perspective of the economic and management sciences will be important for understanding the motivations of online citizen scientists and their overall capacity for volunteering. Such work would be of great interest to the voluntary sector and is related to the desire of the present government to inspire the 'Big Society' i.e., increasing civic responsibilities and contributing to societal projects.

Citizen-science volunteering is already being used in new and exciting ways beyond academia. For example, 'DIYgenomics' recruits volunteers to use a mobile phone application to look for variations in the MTHFR gene and their link to vitamin-B deficiency. Although this endeavour is non-profit, the output of the research may have significant implications for commercial activity. Understanding such behaviour is at the heart of this proposal and represents a major untapped resource in the digital economy.

The Zooniverse is committed to enabling and encouraging educational use of their projects. A dedicated Zooniverse education group exists and the Education Director holds a position on the Executive Board of the Zooniverse, demonstrating the importance this role is held in within the organization. A website was recently launched (www.zooteach.org) to collect and distribute ideas for the use of Zooniverse projects in the classroom, and online tools (e.g. Galaxy Zoo Interactive) are being developed to deepen the learning enabled by some of the Zooniverse sites. By helping the Zooniverse to improve user's capacity for volunteering, this research will impact on these educational endeavours.

Furthermore, by exploring the intricacies of voluntary activities in the Zooniverse, the project will be able to construct models relating to educational practice and therefore engagement. The detail revealed will be useful for similar web communities, citizen science and volunteering initiatives, as well as potential commercial applications that make use of crowdsourcing.